Designer DNA for Data Storage and Nanomaterial Applications

DNA is not only the blueprint of life, but also a remarkably versatile chemical scaffold. My PhD research explores this versatility across two complementary themes: (1) developing chemically modified DNA as a high-density digital data storage medium, and (2) engineering DNA-based nanomaterials for functional applications. Together, these strands of research aim to push the boundaries of what synthetic DNA can do beyond biology.
The primary focus of my work is on DNA data storage using modified cytosines. Traditional DNA encodes information using four bases (A, T, G, C), but by incorporating synthetic cytosine variants, we can chemically expand this alphabet. I synthesise repetitive DNA sequences that contain six different cytosine modifications, ranging from halides to bulky moieties like biotin. These modified sequences are used to represent binary data-modified cytosines as '1's, and unmodified ones as '0's-opening the door to high-capacity, low-footprint molecular storage systems.
To read this chemically encoded data, I use Oxford Nanopore sequencing. Unlike other platforms, nanopore sequencing detects changes in ionic current as single-stranded DNA passes through a pore, offering the potential to distinguish subtle chemical modifications in real time. However, this signal is often noisy and non-linear, so I use custom bioinformatics and machine learning pipelines to train models that recognise modification-specific signatures. This work contributes not only to the field of molecular data storage but also to our broader understanding of how chemical structure affects nanopore signal, which could improve the detection of epigenetic marks and synthetic nucleotides alike.
In parallel, I also explore the use of DNA as a nanomaterial, particularly as a programmable linker for inorganic nanoparticles. DNA's ability to form predictable and tunable structures makes it ideal for nanoscale assembly. I am currently working with gold nanoparticles, using DNA strands with specific chemical handles to control their spatial arrangement and stability. This research has applications in nanosensing, diagnostics, and materials science, where the precision of biological recognition can be harnessed to organise matter at the nanoscale.
Both aspects of my project-DNA as a digital storage medium and as a nanoscale construction tool-require the integration of chemical synthesis, molecular biology, and data analysis. By designing and manipulating chemically modified DNA, I aim to demonstrate its potential as a multifunctional platform for both storing information and building materials. My work ultimately contributes to a future where DNA is not just a passive carrier of genetic code, but an active, programmable material for technology.